Machine learning applications to sports event prediction and detection of match-fixing in sports betting markets

Machine learning is successfully used for many classification and prediction purposes, but state-of-the-art sports prediction is reluctant to properly embrace modern machine learning methods such as deep neural networks. Instead, statistical models are generally favoured for sports prediction, and have often been found to be superior. For example, the point-based Bayesian hierarchical model proposed by Ingram [1] for tennis, and the seminal paper by Dixon and Coles [2] that proposed a Poisson regression model for football. Despite this, there are recent advancements that demonstrate how machine learning can be successful in sports prediction. A 2021 review by Wilkens [3] summarizes the machine learning prediction methods in the case of tennis and argues for further research since many of these strategies are still flawed and inaccurate, illustrated by their unprofitability in betting applications.